Roots of Resilience: building secure societies through preserving cultural heritage (Follow-On to Build Back Better AH/V006355/1)

This follow-on project expands the impact of the original research project 'Build Back Better' (AH/V006355/1) through the continued engagement of the original partner organizations, local teachers and students, alongside a range of local, regional and international stakeholders. It will ensure that research findings about the value and role of cultural heritage in sustainable development resonate long-term with the communities who were the subject of - and agents in - the original research. The original research highlighted the role of civil society in building more resilient futures, and the need to mobilise young people through schools and education facilities. Education focused on understanding, valuing and developing skills to promote heritage preservation was understood as a vital route to sustainable development that is independent from mining companies operating in the region. 'Build Back Better' also demonstrated the unique capacity of local arts organisations to build community confidence around the preservation of local knowledge systems in aid of sustainable development and climate action.

This follow-on project will ensure that findings from the original research are shared widely and engage young people for positive impacts, facilitating a broad range of social and educational outcomes. This will be achieved through a Young Ambassadors programme that builds on methodologies used in the original research to facilitate critical engagement with the value of creative and cultural heritage in the Iron Quadrangle. The programme is designed to ensure that young people and their communities are connected with policy planning and can take a leading role in knowledge exchange activities and the development of a "Green Paper" through a series of think-ins, warm-up workshops and an international webinar. Young people - alongside other participants - will be connected in an international knowledge exchange network including other researchers/communities addressing similar challenges around the world (Cultural Heritage and Climate Change (CHCC) cohort) to ensure sharing and mutual learning from different methodologies/dissemination/mobilisation strategies. These will also be shared widely with more general audiences (with a focus on young people) using a 5-minute animation. Building on HERITAGE (PI)'s experience of creating arts-based toolkits, an educational toolkit will be designed by the local artists and one of Brazil's leading design agencies, Hardcoure. The arts organisations, follow-on team and education specialists from Instituto Inhotim will develop the toolkit (available for free download online), which will include a series of creative workshops/activities as well as videos, glossaries, inventories and interactive creative games. These will be simple and adaptable so that they can be run by non-arts teachers in schools to engage children and young people in issues surrounding the threats facing, as well as ways of protecting and preventing cultural heritage in the region.

The ambition of this project is to connect community values and action with policy planning to support the development of more effective disaster policies, risk reduction strategies and interventions, which protect the value of cultural assets and unlock their potential in the region. Through promoting knowledge exchange with different actors in society (including policy-makers, educational actors, civil society organisations and NGOs), as well as international research collaborators, this follow-on will strengthen and amplify the voices of cultural actors and young people who collaborated on the original research whilst developing the critical role they can play in promoting sustainability and protecting cultural heritage.